Nanofibre Optical Interfaces for Ions, Atoms and Molecules

The fundamental principle behind research and development in the nanosciences is the need to manipulate the fundamental structure and behaviour of materials on the atomic and molecular scale. The aim in this proposed collaborative project is to investigate the integration of optical nanofibres as interface tools into novel nanoscale environments, including ion traps, cold atom traps and optical tweezers, for the manipulation and control of single nanoparticles. Such systems could have wide-ranging applications from biomedical instrumentation to quantum information technologies.